Cloud-based Intelligent Structural Health Monitoring Platform for Long-span Bridges - iSHM

Bridges are among a nation's key infrastructure assets. The closure or collapse of bridges results in significant economic losses (circa £650K for one lane closure of the Forth Road Bridge) or heavy casualties (32 killed and 17 injured in the Seongsu Bridge collapse in1993). It is critical to develop an intelligent structural health monitoring (iSHM) system to ensure the safety and serviceability of bridges during their life time, particularly for long-span bridges due to their significance, high construction costs and susceptibility to wind-induced and fatigue damage. iSHM is a collaboration between the Chinese partners in Jiangsu - an economic powerhouse of China, who possess rich experiences in designing and installing SHM sensory systems and detailed knowledge of and access to the Chinese SHM market, and the UK team led by UbiPOS and supported by the University of Nottingham, who are the developers of world leading SHM solutions and data strategies empowered with cloud-based computation and big data analytics. Remote sensing images, hydrological data and third party data will be extensively used for comprehensive monitoring of selected bridges along the Yangtze River as demonstrators of iSHM for exploiting world wide opportunities in SHM applications.